Real-time clustering of noisy time series

The PhD project is concerned with the development of new approaches for clustering of noisy time series, with an application to real-time measurements being taken in large industrial assets. Firstly, the student will investigate low-dimensional representations of time series which preserve relevant features and allow for automatic classification using techniques from machine learning, such as support vector machines. Secondly, the real-time aspect of data collection will necessitate the need for efficient updating techniques in the linear algebra routines underlying the training and assignment phases.